How does Notch signalling orchestrate enteric nervous system development?

The proper function of our gut is controlled, in an involuntary fashion, by a complex network of nerves called the enteric nervous system (ENS), also known as the 'second brain'. The ENS is produced in embryos by specialised cell populations known as ENS progenitors. A number of developmental defects (such as Hirschsprung disease) and adult conditions (e.g. Parkinson's disease) are associated with defective ENS development and subsequent dysfunction. It is therefore essential to understand the mechanisms guiding the transition of ENS progenitors toward their derivatives. Notch signalling is a key pathway controlling this process and mutations in its components lead to Hirschsprung disease. In this project, we will employ a systems biology approach, iterating between a human pluripotent stem cell (hPSC)-based in vitro model of ENS development and an in silico computational model, to determine the role of Notch in ENS progenitor biology.